Molecular mechanisms and evolutionary origins of teratozoospermia and sex ratio skewing in mice with Y chromosome deletions

When a sperm fertilizes an egg, the sex of the resulting offspring is determined by whether the sperm carries an X or a Y chromosome. Normally, this is a 50:50 chance, and thus half the offspring are male and half are female. However, there is the possibility that genes on the sex chromosomes can act 'selfishly' to increase their likelihood of being passed on: for example if X-bearing sperm secrete a toxin that kills Y-bearing sperm, or makes them less effective at fertilising the egg. This is known as genomic competition. X chromosomes with more copies of such a 'distorter' gene spread more rapidly, leading to an increase in the copy number of these genes on the X chromosome. If such a genomic competition arises between the X and Y chromosomes, then natural selection will favour the survival of Y chromosomes which carry a 'repressor' gene opposing the action of the X-linked distorter gene. This then leads to an arms race, amplifying the competing genes on both X and Y chromosomes. This seems to be the case in mouse. There are several different families of genes on the Y chromosome which are present in many dozens of copies each. When these genes are deleted, there is a sex ratio skew in the offspring of the males carrying the deletion. We have identified several of these Y chromosome gene families in our recent work, and have shown that specific X chromosome genes are switched on when the Y chromosomal repressor genes are deleted. This 'overexpression' of the X chromosome genes leads to sperm with malformed heads, which are less effective at fertilising eggs. Of the sperm that are able to fertilise eggs, more than 50% are X-bearing sperm, leading to the sex ratio skew in favour of females in the next generation. Our proposed project is aimed at understanding the molecular basis of how this genomic competition arose during the evolutionary history of the mouse, how the distorter genes spread thereafter, and how they have been contained by the evolution of the repressor genes. In order to discover this, we will make special stains using antibodies to show where the X-encoded proteins are located within the sperm, and use this to work out how they may affect sperm head shape. It will be especially interesting to see if there is a difference between X-bearing and Y-bearing sperm in terms of protein location. We will also make transgenic mice that specifically overexpress one or more of the candidate X genes, and check for sperm shape abnormalities and/or a sex ratio skew in the transgenic lines. We will look in closer detail at the Y-linked repressor genes to see how they counteract the distorter genes. One gene, called Fly, is very interesting as it is transcribed in both directions. Transcription is the process that makes 'working copies' (mRNA copies) of active genes. If a gene is transcribed in both directions, the resulting mRNAs can silence related genes in a process called RNA inhibition (RNAi). We will test whether RNAi is the mechanism that lets the Y chromosomal repressor genes counteract the X chromosomal distorter genes. Finally, we will see how many copies of each of the candidate genes are present on the X and Y chromosomes of a range of different mouse species. This will tell us when the genomic conflict started. By comparing the sequence and activity patterns of genes before and after the start of the conflict, we may be able to find specific mutations that caused the conflict. A better understanding of sex ratio distortion, and the evolutionary processes behind it, is important not only in pure science terms, but also potentially in economic terms. For example, it may allow us to discover conflicting genes in farm animal species such as cattle, allowing selective breeding for bulls that preferentially generate female calves. Also, a fuller biochemical understanding of the pathways affected by the distorter genes could let us directly target these pathways in order to affect offspring sex ratio.

Technical abstract
Deletions of part or all of the male-specific region of the mouse Y chromosome long arm (MSYq) lead to a range of teratozoospermia and reduced fertility / infertility phenotypes. Over the past few years, our group has made considerable progress in discovering the genetic content of MSYq. We have also shown a marked upregulation of X-linked genes in males with MSYq deletions, indicating a genomic conflict between X-linked sex ratio distorters and Y-linked suppressors of the sex ratio phenotype. This project will investigate the molecular basis of this conflict. Different arms of the project are aimed testing the following hypotheses: 1: That Yq-linked genes act to regulate the expression and/or function of X-linked sex ratio distorters, leading to a genomic conflict. 2: More specifically, that bi-directional transcription of the novel chimeric gene Fly leads to RNAi-mediated regulation of related X and/or Y transcripts 3: That selected X-linked candidate genes are responsible (either singly or in combination) for aspects of the phenotype seen in MSYq-deleted male mice, namely teratozoospermia and sex ratio skewing. 4: That the sex ratio distorters and repressors have co-evolved in an 'arms race', thereby being responsible for the amplification of the Huge Repeat sequence on Yq, and the ampliconic X regions containing the candidate genes. A variety of techniques will be deployed, including Western and immunochemical analysis of candidate X genes, transcriptional analysis of a series of transgenic models (some generated during this project, others sourced from collaborators), and a phylogenetic study of Y gene content in a range of different mouse subspecies. These investigations will yield insights into: a) the molecular mechanisms of mouse sperm head development b) the ongoing conflict between mouse X and Y chromosomes and how this relates to speciation c) sex chromosome evolutionary dynamics as a whole